PopART Simulation to Model the Transmission of HIV in Zambia and South Africa

Human immunodeficiency virus (HIV) is a virus that attacks the body's immune system. Although there's no current effective cure, there are effective treatments (e.g. antiretroviral therapy) to enable the infected people to live a longer and healthier life. The current aim is to let 95% of all people living with HIV know their HIV status, 95% of all people with diagnosed HIV infection receive sustained ART and 95% of all people receiving antiretroviral therapy receiving ART have viral suppression. As Africa is the most affected region, accounting for two-thirds of the global total of new HIV infections, the HIV research focus is to reduce the prevalence and incidence in Africa.

We want to extend the pre-developed PopART-IBM model, which is a computationally efficient individual-based model to simulate HIV transmission in African communities with high prevalence. In the rotation project, I added the female sexual worker structure and cabotegravir drug component to simulate more realistic scenarios based on the current world. Then we can compare the results and also give suggestions to the government or local community to reduce HIV transmission. There are several limitations in the current model, for instance, the fixed risk groups (low, medium and high), which determine the maximum number of partners an individual could have. Consequently, more flexibility and variation are desired, so that this number should be drawn from a distribution. In the future, we will derive the mathematical formulas first and implement them into codes for further calibration. Then we can run simulations with the new parameters, which would better mimic real society.

This project falls within the EPSRC AI and Data Science for Engineering, Health and Government (ASG) as the raw data we have is survey data. It is quite messy and requires some data science techniques to determine which fields are more important for extraction. This project falls within the EPSRC Biological Informatics as the research target is HIV transmission in Africa and the used approach is mathematical and computational modelling. This project falls within the EPSRC Clinical technologies as in our model, normal background HIV testing, extra household-based intervention trials offered by community HIV care providers and cabotegravir drug are all simulated. We will also carry out a sensitivity analysis to provide clinics advice about what's the proper proportion to cover these tests and who is in the key population to follow up.

This project falls within the EPSRC Global Challenges Research Fund, EPSRC securing better health, aging and wellbeing as our targeted research area is HIV in Africa, where most are developing countries. We aimed at making more people aware of their HIV status and seed treatment to become virally suppressed for healthier lives.

This project falls within the EPSRC Mathematical Biology, Statistics and applied probability as our model involves mathematical derivation, for instance, using power law distribution to simulate the number of partners.

This project falls within the EPSRC Software engineering as we build the model by computational simulation, which is written in C for better efficiency and maintenance.

Potential impact
The UK's world-leading position in biomedical research is critically dependent upon training scientists with the cutting-edge research skills and technological know-how needed to drive future scientific advances. Since 2009, the EPSRC and MRC CDT in Systems Approaches to Biomedical Science (SABS) has been working with its consortium of 22 industrial and institutional partners to meet this training need.

Over this period, our partners have identified a growing training need caused by the increasing reliance on computational approaches and research software. The new EPSRC CDT in Sustainable Approaches to Biomedical Science: Responsible and Reproducible Research - SABS:R^3 will address this need. By embedding a sustainable approach to software and computational model development into all aspects of the existing SABS training programme, we aim to foster a culture change in how the computational tools and research software that now underpin much of biomedical research are developed, and hence how quantitative and predictive translational biomedical research is undertaken.

As with all CDT Programmes, the future impact of SABS:R^3 will be through its alumni, and by the culture change that its training engenders. By these measures, our existing SABS CDT is already proving remarkably successful. Our alumni have gone on to a wide range of successful careers, 21 in academic research, 19 in industry (including 5 in SABS partner companies) and the other 10 working in organisations from the Office of National Statistics to the EPSRC. SABS' unique Open Innovation framework has facilitated new company connections and a high level of operational freedom, facilitating 14 multi-company, pre-competitive, collaborative doctoral research projects between 11 companies, each focused on a SABS student.

The impact of sustainable and open computational approaches on biomedical research is clear from existing SABS' student projects. Examples include SAbDab which resulted from the first-ever co-sponsored doctorate in SABS, by UCB and Roche. It was released as open source software, is embedded in the pipelines of several pharmaceutical companies (including UCB, Medimmune, GSK, and Lonza) and has resulted in 13 papers. The SABS student who developed SAbDab was initially seconded to MedImmune, sponsored by EPSRC IAA funding; he went on to work at Roche, and is now at BenevolentAI. Similarly, PanDDA, multi-dataset X-ray crystallographic software to detect ligand-bound states in protein complexes is in CCP4 and is an integral part of Diamond Light Source's XChem Pipeline. The SABS student who developed PanDDA was awarded an EMBO Fellowship.

Future SABS:R^3 students will undertake research supported by both our industrial partners and academic supervisors. These supervisors have a strong track record of high impact research through the release of open source software, computational tools, and databases, and through commercialisation and licensing of their research. All of this research has been undertaken in collaboration with industrial partners, with many examples of these tools now in routine use within partner companies.

The newly focused SABS:R^3 will permit new industrial collaborations. Six new partners have joined the consortium to support this new bid, ranging from major multinationals (e.g. Unilever) to SMEs (e.g. Lhasa). SABS:R^3 will continue to make all of its research and teaching resources publicly available and will continue to help to create other centres with similar aims. To promote a wider cultural change, the SABS:R^3 will also engage with the academic publishing industry (Elsevier, OUP, and Taylor & Francis). We will explore novel ways of disseminating the outputs of computational biomedical research, to engender trust in the released tools and software, facilitate more uptake and re-use.